Innovation in glucose sensing to enable expansion of the bioreactor market

This project aims to make a step change in the utility of small scale fermentors used in
process development of high value biological products. The project will provide
demonstration that automated glucose sensing can be used in small scale bioreactors and
integrated into the reactor control systems, enabling more efficient reactor use without
increased labour costs and risks associated with off-line glucose testing.